The Impacts of Individual Differences and Training on Visual Search Performance: Assessing cognitive mechanisms in novice and professional searchers u

The proposed research will answer the following questions:
1. What are the perceptual and cognitive mechanisms that contribute to radiological errors?
2. How effective are human-intervention and artificial intelligence (AI) training protocols in mitigating errors?
3. How can a specially tailored medical image database impact diagnostic accuracy?

The goal of the proposed work is to make a positive impact on public health through improved accuracy in medical image perception. This research is well aligned with the ESRC's Strategic Research Challenge of Health and Wellbeing: a social science perspective is crucial for understanding the psychological factors that contribute to radiological perception and decision making and for assessing the impacts of cognitive training. In line with ESRC strategic steers, the proposal also straddles other research council remits, including the Medical Research Council. This research programme has the potential to transform radiological training and advance methods in both psychology and computer science as well as their applications. The research users (radiologists) will be involved in all stages of the research, and the findings will ultimately influence policy within the medical community. This work will result in novel radiological training protocols that can be widely implemented. Enhanced radiological accuracy will save the lives of patients with illnesses and improve the wellbeing of healthy patients by avoiding the stress of inaccurate diagnoses.